The nose knows: Mechanistic and structural insights into odour coding in C. elegans

The sensory system is central to life, allowing living organisms to perceive and respond to external stimuli from their environment. The ability to detect chemical, physical, and mechanical cues has enabled them to grow, adapt, survive, and reproduce throughout evolution. Chemosensation, or the ability to perceive chemical signals from the environment or within, is the oldest sensory modality compared to vision and hearing. G-protein coupled receptors (GPCRs), present in the nose, detect small volatile molecules in animals. Several studies suggest a crucial link between neurodegenerative disorders and olfactory disorders, such as anosmia (complete loss of the sense of smell) and hyposmia (reduced ability to smell). In our study, we use Caenorhabditis elegans, a small nematode with a well-characterized nervous system, to investigate the mechanistic aspects of olfaction. It has only three pairs of olfactory sensory neurons (OSNs) - AWA, AWB, and AWC compared to 10 and 20 million in humans, making it a simple system to study olfaction. Three olfactory receptors (ORs), ODR-10 (AWA), STR-2 (AWC), and SRD-12 (AWC), have been deorphanized (ligands are known), providing opportunities to understand the dynamics of odorant-receptor interactions. Additionally, the pairing between ORs and guanine nucleotide-binding proteins (G proteins) has not been well studied. Hence, we are using computational and genetic approaches to better understand the structural and molecular aspects of olfaction. Understanding olfaction has huge implications in disease diagnosis and bioengineering.